Nottingham Trent University and Scenariio Limited

To develop a dashboard demonstrator for Smart Buildings Technologies focusing on: ‘real-time multimodel data’ fusion; development of customisable and user-friendly software demonstrator and demonstration of advanced visualisation techniques.